GasBlaster Concrete Demolition

Controlled Blasting Solutions is developing a patented concrete breaking product called GasBlaster that utilises pyrotechnic technology to generate high pressure gases. GasBlaster will bring efficiency and environmental benefits to many specialised markets and provide substantial export sales opportunities. We are seeking expert advice on product design in order to optimise the performance of the product.